Metal Recycling and Reuse System for Agricultural Robots

Introducing Robotriks Ltd's groundbreaking project: a revolution in sustainable robotics manufacturing! We're on a mission to turn scrap metal from our agricultural robot production line into valuable resources for creating next-generation farming machines. This innovative recycling system not only reduces waste but also lowers production costs and promotes environmental responsibility in the industry.

Imagine a world where recycling is seamlessly integrated into the production process, making it more efficient and eco-friendly. That's precisely what we're aiming to achieve with our threefold approach:

1\. Transforming scrap metal into versatile sheet material for cutting-edge manufacturing techniques, such as CNC plasma cutting.

2\. Crafting intricate components through the innovative lost-wax casting process, utilizing every last bit of scrap metal.

3\. Developing an open-source metal 3D printer that uses recycled materials, paving the way for future breakthroughs in sustainable manufacturing.

Our project goes hand-in-hand with the UK's vision for a greener, more sustainable future in materials and manufacturing. By embracing resource efficiency and technological advancements, we're not only enhancing our production processes but also inspiring innovation across the agricultural robotics sector.

Together, we can create a cleaner, more sustainable world through cutting-edge robotics and manufacturing innovations. Join us on our exciting journey to revolutionize the industry and make a lasting impact on the environment!